Optimal acoustic radiation force devices

This project concerns the modelling and experimental validation of new and improved acoustic radiation force devices. The main challenge is to understand what the optimal device would look like. By optimal we mean a device that is able to create an arbitrary force field. Furthermore it should do this as efficiently as possible, which could mean minimising the number of transducers and/or system complexity. These devices could be for mid-air ultrasonic haptics or microscale particle manipulation.